University of the West of Scotland and Visual Management Systems Limited

To embed advanced vision processing expertise, utilising emerging behavioural analysis research, to develop the next generation of automated surveillance system to enhance security and public safety.